Innovation and Knowledge Centre Regenerative Therapies and Devices Tranche 1 IKC RTD

The Innovation and Knowledge Centre in Regenerative Therapies and Devices will provide a sustainable platform to address the creation of new technologies in Regenerative Therapies and Devices. It will promote their accelerated adoption, with increased reliability, within a complex global marketplace with increasing cost constraints. Therapies and devices which facilitate the regeneration of body tissues offer the potential to revolutionise healthcare and be a catalyst for economic growth, creating a new business sector within healthcare technology. The IKC RTD will build upon the culture and research landscape of the University and its partners (industry, NHS and intermediaries/users) through the development of new innovation infrastructure and practices which deliver major clinical, health and industry outcomes.In the first year of operation the IKC has:1. Recruited and established a core innovation team to manage and grow the activities of the IKC.2. Established academic supply chain, new centre with 160 researchers.3. Won 50m new research income, funding over 120 research projects.4. Defined a new strategic framework for innovation.5. Established an innovation pipeline with stage gates and criteria for progression.6. Defined and developed the IP portfolio through definition of the unique capabilities.7. Established a pipeline of 63 collaborative innovation projects.8. Engaged with 26 different companies in collaborative innovation projects.9. Established a wider network of 80 plus companies.10. Contributed to nine new products that have reached the market.11. Defined a model for sustainability of IKC RTD.12. Received significant national and global recognition through political visits and extensive media coverage for research and innovation.

Potential impact
IKC will develop and deliver innovation from fundamental research in regenerative therapies and devices and in broader aspects of medical technolgies. We are curently providing knowledge, unique capabilites and intelellctual assts to 26 companies through 63 collaborative projects, 14 of these companies are new collaborators since the stat of the IKC. Tranche one funding will allow us to substantially increase the innovation management capacity ans support, the number of proof of concept projects to advance fundamental research findings through assessed technology solutions , making them raady for product development and investment with reduced risk. Additionally IKC will support a smaller numbe rof larger scale collaborative R and D programmes. IKC will deliver highly skilled multidisciplinary scientists and engineers to industry, with enhanced innovation skills and experience in medical technology innovation. As a national centre of excelence in regenerative medicine and therapies, IKC will act as centre of excellence for both knowledge, IP, unique capabilites and intellectual assets, supplyin gindustry directly and where appropriate acting o signpost needs to other acadmeic institutions and collaborators. IKC will directly address clinical needs and provide a supportive environment for tripartite academic, clincial and industry interactions. IKC will address broader societal needs through delivery of emergent healthcare technology solutions to the ageing population and will raise the profielof successful science and innovation to society at large.